'AIDS in Rural Wales: An Oral History Investigation into Rurality, Sexuality, and Political Power in 1980s/1990s Britain'

An oral history project, this study aims to recover and analyse the stories of people who lived in rural Wales during the AIDS epidemic, to further nuance our understandings of British queer life in the 1980s and 1990s. It will centre rural lives in conversation with urbanity, utilising a framework of analysis that advocates for the significance and distinctiveness of rural experience, whilst interrogating the porosity and intersections between the two. In doing so it asks much broader questions about the role of urbanity within the Modern British historiography, with particular focus on Neoliberalism and Four Nations history. Thus, it posits that rurality can be used as a lens through which to democratise our existing understandings of the sexual, cultural, social, and political history of Modern Britain.

This research aims to understand the particular dimensions of British 'rurality', both as an aspect of individual and collective identity, and as a category of analysis, that complicate our existing understandings of queer life in Britain. This positions the project as expanding upon recent calls by such historians as Alison Oram, Matt Cook, and Helen Smith, to extend our study of sexuality in Britain beyond London. Pertinently, it builds upon and revises analysis within those texts which have been called the 'New British Queer History.' In its focus on non-urban sites, it seeks to challenge a historiography of sexuality and AIDS that has remained wedded to binaries of difference that are rooted within urban and metrocentric understandings of sexual subjectivity. Beaches in Pembrokeshire, markets in Denbighshire, cottages in Merthyr; these are the unrecorded sites of queer identity making during the AIDS epidemic. By shifting our focus away from the metropolis, we can pull gently at the seams of both 'gay' and 'queer', as identities and frameworks of analysis, to unravel subjectivities that revolve around regionality and landscape as much as they do desire.

It will be argued that by acknowledging and analysing the ambiguities, (dis)identifications, and complexities of non-urban sexualities, we can interrogate the construction of sexual identities, as well as homo and hetero normativity, in Britain. In doing so, this research can contribute to an emerging revaluation of British neoliberalism in the literature, contained most incisively in The Neoliberal Age? (2021). A rural focus allows us to survey both the geographical ambit of 1980s/1990s policies, and the very analysis that has cemented Neoliberalism as a stalwart pillar of intellectual, political, and social theory. Therefore, this history of AIDS in rural Wales is a re-examination of the spatiality of British governmentality and a case study exploring the tensions within Neoliberalism's application as an epistemological concept to understand Britain since 1980.